Mediating two-qubit interactions over long distances in silicon-based quantum processors

In this project, the student will work on establishing whether elongated spin-full quantum dots can be used as long- distance mediators of spin-spin interactions over distances of 500 nm and more. This approach has been successfully demonstrated in GaAs-based quantum dots systems and now this project will evaluate its feasibility in a material technologically relevant for quantum computing. The goals of the project will entail: (i) designing silicon nanodevices capable of hosting mediator QDS, (ii) show exchange interactions between a single qubit spin and the mediator QD, (iii) demonstrate long distance coupling between spins, (iv) benchmark the interaction fidelity and speed as a function of QD mediator length.